Conversational AI: Domain-specific end-to-end Dialogue System for Transport and Navigation

When you are thinking of intelligent assistant like Alexa, Siri or Google Home, the only time you will believe if they are really good, is to see if they understand you properly. Most of the time, they simply cannot. It is not the speech recognition or logic part that fails; it is the missing focus of these systems.

Because, they all can do a lot of things reasonably well, but nothing perfectly. Obviously, their goal is a different one: they want to create a general AI, sort of the voice-over for our lives. And to achieve that ambitious goal, we need intelligent agents that are created for a certain purpose, now.

This is exactly what Wluper does: we build Conversational Artificial Intelligence for the transport and navigation space, which does one thing, understanding everything transport-related, but that one thing perfectly.